ECO-FRIENDLY NOTEBOOKS AND JOURNALS

Merging traditional craftmanship with contemporary design and production, Forty-Four Words develops a collection of sustainable notebooks. We're prioritising recycled materials and circular use to reduce and repurpose paper waste of a traditionally single-use paper product, redefining how we consume and reuse handmade paper products.